CoMic: Ensuring Effective Oilfield Corrosion Management

We have developed CoMic™ for optimised dosage of corrosion inhibitors. These protect against corrosion and sub-optimal dosage can cause pipeline integrity issues as well as processing and environmental consequences.
Managing the integrity of oil and gas assets is a priority for oil companies. One cause of loss of integrity is corrosion and a number of tools are used to manage this corrosion risk. Corrosion inhibitors are used to protect the infrastructure but current chemical monitoring products, particularly those available for onsite use, can be unreliable in the complex fluids found in the field. CoMic™ has been developed to provide a much needed onsite tool to optimise corrosion inhibitor dosage. Expected cost savings, smoother running processes and reduced environmental discharges have been key drivers of the technology.
This project has taken the technology from concept, through initial testing and lab qualification to a first test in the field. We have presented the technical developments to key opinion leaders and during the course of this project, have built a database of end users who are keen to deploy the technology. We are now well positioned for a formal launch of the CoMic™ product later in 2012. A current focus on corrosion management in the North Sea makes this our initial target market, although we have had requests for deployment in Asia, Middle East and the United States.